Novel computational tools for elucidating evolutionary consequences of reticulation events (WU_U17DTP)

Recombination, hybridization, and horizontal gene transfer (HGT) lead to reticulate evolution, and together, these evolutionary forces are one principal source for adaptive novelty because they introduce a vast amount of novel genetic variation instantly (i.e. in one generation). With the advent of Next Generation Sequencing technologies, the signature of reticulate evolution is found to be ubiquitous across the kingdoms of life, but with the increase complexity of BIG DATA analysis, identifying and analysing its footprint in genomes is computationally challenging.

References:
1. Huber et al. (2015) Systematic Biology
2. Oldman et al. (2016) Molecular Biology and Evolution
3. McMullan et al. (2016) Elife
4. Jouet et al. (2015) Molecular Ecology